Lionizr

We would like develop adigital engagement scoring index or algorithm that is based on sound mathematics
that combines many data sources with online or digital human behaviour.
We want the engagement algorithm to be a standard in measuring true customer engagement for any industry sector enabling our engagement index to become a Universal Metric.
It is vital to the success of the algorithm that it stands up
to scrutiny from industry leaders, by which we mean all the social media platforms but also potential customers,
leaders in the music industry.
However much we want to be transparent and put ourselves out in the open to be scrutinise we need to
have a secret ingredient that is highly prized. We use companies like Coke or KFC and their secret recipes as examples in this context. Even if we look to a company like Google, no one is really able to know what their search algorithm is but it produces results that are open to scrutiny. If we look to the research and benchmarking industry we must be able to provide a consistent may of
measuring engagement that never waivers.
We want to be able to run reports and white papers
each month on the industry sectors that we propose to
cover. This will enable us to build credibility in the market place and provide clients with data that can be
benchmarked and trusted. For an example we look at the way the technology industry ranks and benchmarks mobile phones or PCs.